Rivar App - Chat, Tip and Reward

Volumetric Video Ltd (Volvid) brings musicians, celebrities and speakers closer to their audience using AI-enabled, live streaming volumetric video in '3D' AR for the first time via a consumer facing mobile app called 'Rivar'. Volvid will stimulate a new economy and culture for creative industries around this epoch changing new immersive communication technology.

Broadcasting from their London capture studio, fans experience the physicality of their favourite performers LIVE in 3D AR on their desktops via wifi, or outdoors on the pavement using 5G.

Grant funding will facilitate development of a new revenue stream for Volvid and Rivar content creators that deploys in-app currency to facilitate frictionless tipping and community rewards that encourages good 'community' activity from users to drive app downloads, fan engagement and audience retention.